Drought tolerance and its evolution in conifers including UK commercial species

The project will investigate the molecular genetics of drought tolerance in conifer trees as a basis for sustainably intensifying forest production and managing adaptation to climate change. The research involves analyses at a broad evolutionary scale and targeted study of the germplasm used in UK plantation forestry. Recent research shows that several conifers in the pine family respond to drought through ABA-dependent control of water transpiration, while conifers in the yew family and the cypress family have evolved an ABA-independent pathway. The project aims to develop a model for the evolution of drought resistance in these conifers, and identify gene networks and genetic variations that underpin these distinct drought response pathways. The research will use genomic analyses based on RNA-sequencing as well as monitoring ABA levels and water potential to identify molecular and physiological differences between ABA dependent and independent responses in trees grown under controlled conditions after exposure to drought. Work during the industry placement will aim to translate knowledge on drought by analysing patterns of genetic variation in the germplasm used in plantation forestry in the UK. The expected outcomes will form the basis for breeding, tree selections and management strategies to improve the resilience to drought in timber crop trees.